Atmosphere-Surface Interactions and Habitability of Rocky Planets

I am developing a computational model that ties in the atmosphere of Venus and other rocky exoplanets with their volcanism. This method can be used to extract information about a planet's geochemistry and its geodynamic and climatic history, through atmospheric constraints alone. These details can infer the habitability of a planet, its ability to host life, and the plausibility of detectable biosignatures.